Age IP

XRGenomics LTD is a personalised medicine SME based in London. It develops technology in the field of ageing and life-style diseases. InnovateUK have supported the IP development portion of a novel technology for screening for dementia and ageing diseases.